Valleys of Fear: Mapping Irish Secret Societies between Agrarian and Industrial Unrest, 1840-1880

This project will investigate the evolution of agrarian secret societies in Ireland from their resurgence at the eve of the Famine to their eventual decline and absorption into nationalist mass politics during the Land War. It seeks to provide new insights into the insufficiently understood evolutionary aspects of the phenomenon, namely the adaptation to urban and industrial contexts. A key problem has been the unreliability of the source material, which is usually written from a hostile perspective. Cutting-edge digital methods have the potential to interrogate this perspective and reconstruct a picture of the activities of historical actors excluded from written discourse. The project will make use of Geographic Information Systems (GIS), mapping secret society activity throughout the surveyed period to investigate organisational spread and spatial, infrastructural, and demographic factors that influenced secret society activity. The GIS-based analysis will be complemented by a reading against the grain of source documents and regression analysis to further investigate key incidents and test hypotheses established by the existing literature. The sources used include official documents detailing secret society activity such as the Parliamentary Papers and the Outrage Reports, complemented by census data, infrastructural data, and the oral history accounts of the Irish Folklore Commission. The project has the potential to make a profound impact in the broader field of postcolonial studies, where similar problems with hostile source material are common. Developing a methodological approach that enables a qualified judgment on the veracity of this source material will be game changing for this area of study.